Fab2Paper: Quality paper from waste fabric?

Süss Fabric and the University of Bradford's "Fab2Paper" project will convert waste fabric into high-quality paper, creating a circular textile economy. The initiative aims to reduce waste, minimise environmental impact, and revive Bradford's textile industry.

The environmental benefits of this project are substantial. By diverting waste fabric from landfills, the project aims to prevent 1 million metric tonnes of fabric from entering landfills annually by 2030\. This substantial reduction in landfill waste significantly minimises the environmental impact associated with textile production and disposal.

Economically, Fab2Paper holds immense potential; by establishing a local supply chain for sustainable paper, the project fosters economic growth and strengthens Bradford's position as a centre for innovation and manufacturing.

The social impact of the Fab2Paper is equally significant. The project promotes environmental awareness and encourages sustainable practices within the textile industry. Fab2Paper is a testament to Bradford's ambition to become a sustainable innovation hub. The project's alignment with UK government priorities and its potential to address global challenges will provide a model for other cities to emulate.